AI for climate risks in sustainable development

My project focuses on improving local-scale future climate information, tailored to the needs of stakeholders which can support decision-making for climate-related risks in developing countries. Climate models provide robust predictions of global average temperature that are informative for attempts to mitigate against worst-case scenarios of climate change. However, they are less able to give reliable predictions on the spatial and temporal scales necessary to support planning and adaptation to the existing and unavoidable future adverse effects. Downscaling and bias-correction of global general circulation models can help to bridge this gap. In my project I will calculate the predictions on a regional or city-scale, on 5-year and 20-year time horizons to provide actionable information to local business-owners, decision-makers and other key stakeholders, enabling planning and adaptation to build resilience to future climate extremes.